UK-Ireland Digital Humanities Network Follow-on Activities

This initiative aims to develop the work of the UK-Ireland Digital Humanities Association in a number of key areas. A Community Engagement and Advocacy Manager will be appointed to undertake specific activities, including: conducting a stakeholder mapping exercise in order to develop a detailed understanding of the
sectors involved in and advocating for digital humanities work in the UK and Ireland; developing a set of value propositions for digital humanities across sectors and producing guidelines for how to use this shared set of messages and embed them into institutional and policy discourses; undertaking an in-depth study of current teaching and vocational training in digital scholarship for the arts and humanities, the landscape of work placements/internships and apprenticeships across the two countries, and the career destinations of students who have studied digital humanities in some form at undergraduate or postgraduate level; and identifying and taking steps to mitigate barriers to access in relation to digital research, teaching
and practice.
The Association will develop its work to build long-term and sustainable connections between people and organisations already actively engaged in digital humanities scholarship and practice and provide a community for those who are new to the field. It will also evolve formal governance and membership structures that will allow all relevant groups to participate in activities and be represented in decision-making processes, implementing the recommendations of a governance task force. Key to this exercise will the development of a membership model and related income streams that will enable the Association to become self-sustaining financially.
These activities will allow the Association to grow its membership sustainably, ensuring that it represents the full diversity of digital scholarship across the UK and Ireland, as well as build strong partnerships with other digital research infrastructure, including the Software Sustainability Institute, the Computational Science Centre for Research Communities, the Museum Data Service and the Heritage Science Data Service. The Association, which works across higher education and GLAM, has the potential to act as a key point of connection between initiatives in this space, enabling the co-development of strategies for legacy and sustainability.
Finally, support will be provided for the vital work of the Association’s five Community Interest Groups, which will be expanded through a new call for expressions of interest in 2026.
The total amount of the final award is £300,000, to start no later than 14 February 2026 and to conclude no later than 31 March 2028. The budget has been reprofiled to reflect the new timeframe for the grant activity, and the funding will cover the following items at 100% FEC

Salary costs for a Community and Advocacy Manager (1.0 FTE) for 27 months: £172,424
Community Interest Group activities: £41,441
Other direct costs include a laptop (£1,500) and recruitment costs (£500).

The budget also includes a 50% contribution towards Estates costs (£8,244) and Indirect costs (£64,690.88) at the School of Advanced Study, University of London.